University of Southampton and i6 Systems Limited

To design, develop and manufacture a novel Fuel Property Measurement Assembly product to provide real time fuel parameter data and to deliver fuel efficiency savings to the aerospace industry